Legal dispute management platform

This is a lawtech experimental development project to prototype and pilot a highly scaleable legal dispute management and collaboration platform which will be attractive to neutral decision makers and facilitators (e.g. arbitrators, judges, adjudicators, mediators) as well as to disputants, lawyers and their clients. It extends our existing legal case management and collaboration platform which is focused on lawyers and their clients.